THE FUTURE COMPOSITES MANUFACTURING HUB

Advanced composite materials consist of reinforcement fibres, usually carbon or glass, embedded within a matrix, usually a polymer, providing a structural material. They are very attractive to a number of user sectors, in particular transportation due to their combination of low weight and excellent material properties which can be tailored to specific applications. Components are typically manufactured either by depositing fibres into a mould and then infusing with resin (liquid moulding) or by forming and consolidation of pre-impregnated fibres (prepreg processing).

The current UK composites sector has a value of £1.5 billion and is projected to grow to over £4 billion by 2020, and to between £6 billion and £12 billion by 2030. This range depends on the ability of the industry to deliver structures at required volumes and quality levels demanded by its target applications. Much of this potential growth is associated with next generation single-aisle aircraft, light-weighting of vehicles to reduce fuel consumption, and large, lightweight and durable structures for renewable energy and civil infrastructure. The benefits of lightweight composites are clear, and growth in their use would have a significant impact on both the UK's climate change and infrastructure targets, in addition to a direct impact on the economy through jobs and exports. However the challenges that must be overcome to achieve this growth are significant. For example, BMW currently manufacture around 20,000 i3 vehicles per year with significant composites content. To replace mass produced vehicles this production volume would need to increase by up to 100-times. Airbus and Boeing each produce around 10 aircraft per month (A350 and 787 respectively) with high proportions of composite materials. The next generation single aisle aircraft are likely to require volumes of 60 per month. Production costs are high relative to those associated with other materials, and will need to reduce by an order of magnitude to enable such growth levels.

The Future Composites Manufacturing Hub will enable a step change in manufacturing with advanced polymer composite materials. The Hub will be led by the University of Nottingham and University of Bristol; with initial research Spokes at Cranfield, Imperial College, Manchester and Southampton; Innovation Spokes at the National Composites Centre (NCC), Advanced Manufacturing Research Centre (AMRC), Manufacturing Technology Centre (MTC) and Warwick Manufacturing Group (WMG); and backed by 18 leading companies from the composites sector. Between the Hub, Spokes and industrial partners we will offer a minimum of £12.7 million in additional support to deliver our objectives. Building on the success of the EPSRC Centre for Innovative Manufacturing in Composites (CIMComp), the Hub will drive the development of automated manufacturing technologies that deliver components and structures for demanding applications, particularly in the aerospace, transportation, construction and energy sectors. Over a seven year period, the Hub will underpin the growth potential of the sector, by developing the underlying processing science and technology to enable Moore's law for composites: a doubling in production capability every two years.

To achieve our vision we will address a number of research priorities, identified in collaboration with industry partners and the broader community, including: high rate deposition and rapid processing technologies; design for manufacture via validated simulation; manufacturing for multifunctional composites and integrated structures; inspection and in-process evaluation; recycling and re-use. Matching these priorities with UK capability, we have identified the following Grand Challenges, around which we will conduct a series of Feasibility Studies and Core Projects:
-Enhance process robustness via understanding of process science
-Develop high rate processing technologies for high quality structures

Potential impact
There are numerous beneficiaries outside the six academic groups involved. The 18 initial industrial partners (OEMs, Tier 1 Suppliers and SMEs) and four HVM Catapult Centres (NCC, AMRC, MTC and WMG) who are financially supporting the Hub to the tune of £9M will benefit directly from the research outcomes through close interaction at project level, by representation on the Advisory Board, and by frequent engagement with the Hub's Business Development staff and Platform Fellows. This interface allows industry the best opportunity to support the research and advise on direction in order to best serve industry's productivity requirements for the medium to long term. The Hub will offer the understanding and fundamental technology developments necessary to deliver growth in established sectors, develop technologies and supply chains for increased volumes, and diversify to take advantage of emerging sectors. It will feed into the relevant HVM Catapult Centres, providing a rapid route to exploitation for UK industry. In particular, £1.3M funding from the NCC for a Technology Accelerator Fund will support the transfer and development of Hub technologies into the NCC with a strong UK industry involvement.

The wider composites manufacturing community will benefit by regular research updates via newsfeeds on our website, participation in national and international shows and events, and Open Days and sponsored conferences organised by the Hub. We will have a strong focus on ensuring cross-sector involvement: manufacturing advances resulting from the research will balance generic and process specific outcomes, ensuring benefits across a broad range of sectors. Many applications will offer opportunities for weight saving leading to, for example, significant improvements in performance and reduction in emissions in transportation, offering major benefits to society. Other societal benefits will include the development of recycling and re-use technologies to process waste and end-of-life components.

The Hub seeks to enable a step-change to the UK composites manufacturing industry by enhanced process robustness via understanding of process science and novel process technology developments. This will greatly enhance efficiency, quality and productivity in composites manufacturing technologies, therefore opening up a broad range of applications for advanced composites. This will assist UK industry to achieve the upper estimate of composites sector growth to £12 billion by 2030. All academic partners have an excellent track record of publication in high impact factor journals and of achieving real impact with industry, ensuring rapid take up of our ideas alongside a high standing within the international academic community. The training programme developed by the Hub's Industrial Doctorate Centre for its community of researchers will be extended to staff from key industrial partners. In addition new companies will be recruited as partners in the development of our research programme and as hosts for future EngD students. Our research students and staff will have opportunities to undertake both international academic and UK industrial placements, to support their personal development and to facilitate knowledge exchange. In this way the Hub will act as a focus for training of a new generation of composites engineers and will enhance the UK skills base in the vitally important Composites Manufacturing sector.